The University of Manchester And ELE Advanced Technologies Limited

To design and develop an automated inspection cell for measuring the wall thickness of turbine blades using non-destructive techniques.